Project Tomlinson: Yuvoh Analytics Platform

Incorporated in 2018, UK-based SME Yuvoh provides sophisticated data-driven property and asset valuation technology. The Yuvoh Analytics (YA) team has a proven track record of success in managing mortgage and credit assets, property valuation, and developing property and asset data points. YA's technology will develop a step-change innovation to transform the real-estate and mortgage industry, bringing highly-sought innovation and business intelligence needs to a currently underserved market critically lacking technological innovation.

This project's unique consortium also includes internationally renowned academic and research institution City, University of London. Collectively, the project partners will expand on YA's work-to-date incorporating novel Artificial Intelligence and Machine Learning capabilities and Big Data approaches in an ambitious solution. Bringing deep industry, academic, and technology experience, the consortium will develop a next iteration of modelling performance, accuracy, and explainability to address a growing real-estate challenge causing lack of confidence in the industry and significant delays and loss of revenue, made even more urgent with current COVID-19 working conditions.

Furthermore, the project will bring significant wider economic benefits (incl. generation of additional corporation tax, VAT revenues, exports, and job growth), social benefits (tackling fraud and bias and building transparency and confidence in an industry considered the cornerstone of a healthy economy), and environmental benefits (cuts to CO2 emissions) to the UK.

The project also aligns with the UK Government's Grand Challenge to put the UK at the global forefront of the Artificial Intelligence and data revolution \[UK Government, 2019\] and the European Commission (EC) Action Plan regarding Non-Performing Loan build-ups in the industry \[ECB, 2019\]. Moreover, the technology will provide a contactless approach to valuations to align with current UK/international guidelines regarding social distancing related to the current COVID-19 pandemic \[UK Government, 2020\].

YA and its Project Partner have the experience and internal technical expertise for the development of this solution. With powerful commercial relationships and evidence of strong-market pull, the company is perfectly positioned to develop and bring this innovation to market quickly after project completion.